Forests for climate mitigation - how does tree-derived nitrogen influence soil greenhouse gas production? Case award

How does the capture and transport of nitrogen by forest trees influence the key microbial processes driving greenhouse gas emissions from soils? Answering this question will help us understand how forests can contribute to climate mitigation under changing environmental conditions.